Solar Particle Acceleration and Escape into the Heliosphere

We live in the heliosphere - a bubble-like volume of space created and dominated by the Sun, our closest star. Without solar energy, our planet would be a lifeless rock covered by ice. Although the Sun is a very average and relatively quiet star, it changes, constantly producing transient features such as sunspots, solar flares and coronal mass ejections. This perpetual solar variability, or solar activity, powered by cyclic changes in the Sun's magnetic field, determines the state of the heliosphere, and drives space weather.

Solar flares - the most energetic explosive events in the solar system - are one of the main features of solar activity. They result in major disturbances in the solar atmosphere, or corona, and the heliosphere. Solar flares are also important practically: they can adversely affect power grids, avionics, communication and navigation systems at the Earth, as well as people in space. Hence, it is essential to understand and be able to predict solar flares, and their impact on space weather and our daily lives. Furthermore, understanding the physics behind solar flares is key to understanding many other astrophysical phenomena, from stellar flares to active galactic nuclei.

Energy transport in flares is dominated by high-energy non-thermal particles - electrons and ions travelling with relativistic velocities. Some of these particles precipitate in the corona, some escape, linking the Sun with the heliosphere and planets. However, it is unclear what determines the properties of solar energetic particles in the heliosphere, making it difficult to predict the impact of flares on space weather. To solve this major problem of solar-terrestrial physics, a comprehensive large-scale model of particle acceleration and transport at the Sun is needed. The main obstacle to developing such model is lack of energetic particle observations in the inner heliosphere, close to the Sun, making it impossible to trace the energetic particles during their transport through the corona and the heliosphere.

However, this is changing. In the next few years, Solar Orbiter (SolO, ESA mission with substantial UK involvement) and Parker Solar Probe (PSP, NASA mission) will observe energetic particles very close to the Sun as never before (as close as 10 solar radii). Together with radio-observations by LOw-Frequency ARray (LOFAR), SolO and PSP will provide a once-in-a-lifetime opportunity to study energetic particles simultaneously in the upper solar corona and the inner heliosphere.

In this project we will seize this opportunity, and use this unprecedented combination of data to construct a comprehensive model of particle acceleration and transport at the Sun in order to answer the fundamental questions: how are energetic particles accelerated in the solar corona and then escape from the corona into the heliosphere, and what determines solar energetic particle properties in the heliosphere?

This project will build on recent ground-breaking computational studies, which produced the first ever fluid-particle models of individual solar flares, successfully explaining their observational manifestations. We will use remote and direct observations of energetic particles by SolO and PSP, as well as the data from the LOFAR radiotelescope to constrain the fluid-particle models of solar flares, and explain how physical conditions in the solar corona, from the magnetic field structure to plasma turbulence, affect energetic particle transport inside the corona, and from the corona into the heliosphere.